FeedFlow: AI Enhanced Feed Ordering Systems and Sustainable Insect Protein Integration for Poultry Health & Welfare

To compete with low-cost, low-welfare imports, UK production systems must continually enhance productivity, sustainability & resilience while addressing the current welfare issues. This project delivers a novel rapid intervention system that leverages an in-demand AI poultry monitoring software, and insect's remarkable capacity to encourage natural behaviour and improve welfare as a high-quality source of protein with antimicrobial peptides.